Towards scalable electromagnetic solvers on high-performance compute platforms

Due to the strong predictive power of electromagnetic theory, electromagnetic simulation becomes indispensable in modern electrical engineering research and development. The scope and application of computational electromagnetism are limited to problems of moderate electrical size and simplified complexity. These limitations stem from the vast computational resources required by the numerical methods. The Finite Element Method is a useful tool to deal with electrically large problems with complex geometries, this combined with the fast emerging technology of high performance scientific computation technology significantly enhances the solution of electromagnetic scattering, and radiation, problems with increasing degree of complexity. By combining; new techniques, large compute resource, and efficient code, new electrically large and geometrically complex problems can be analysed and understood.